Women Photographing Architecture: The Royal Photographic Society, knowledge sharing networks and changing gender roles (1890-1939).

CDP with the V&A Museum Women Photographing Architecture: The Royal Photographic Society, knowledge sharing networks and changing gender roles (1890-1939).